Accessible programming of the Cerebras CS-2 for scientific HPC applications

The Cerebras CS-2 is a co-processor primarily designed to accelerate Artificial Intelligence (AI) training, which utilises a novel architecture called the Wafer Scale Engine (WSE). Despite being originally intended for AI workloads, the CS-2 has been shown to be capable of accelerating other computationally intensive tasks such as Computational Fluid Dynamics. Furthermore, given the very high potential performance that this architecture can deliver to applicable workloads, it is also has the promise of providing energy efficiency which is very important as the HPC community looks to decarbonise its operations.

However, programming the CS-2 efficiently requires the developer to have an in-depth understanding of the underlying architecture, as well as learning the bespoke programming language designed for the WSE. This means that the parts of an application which are to run on the system have to be rewritten, which requires a significant amount of effort. While the CS-2 is very different from the traditional CPUs and GPUs, it is representative of a wider class of architectures known as Coarse Grained Reconfigurable Architectures (CGRAs). It is currently the most popular and mature example of this type of hardware, but there are also others.

The overall hypothesis of this research is that by developing and leveraging automatic, compiler driven, optimisations, HPC developers will be able to run their existing code on the CS-2 without requiring extensive changes. This would significantly improve developer productivity and lower the barrier to entry for programming the system.

It is intended to accomplish this by utilising the Multi-Level Internal Representation (MLIR) compiler framework, part of the LLVM project. MLIR provides the functionality to create and compose individual parts of a compiler, known as dialects and transformations, into a complete pipeline. This approach can allow for reuse of existing high level constructs, such as control flow, and is able to integrate with existing language parsers (front ends). Taking advantage of these facilities this will enable reuse of existing building blocks in these frameworks (and indeed Cerebras have their own MLIR dialect for the CS-2), and for the research to focus on optimisations specific to the CS-2 and CGRAs.

The key research objectives of the project are:

* to explore the development of efficient mappings from common HPC constructs (such as stencils) to the WSE,
* to understand whether it is possible to encode these mappings, as well as known algorithmic techniques and best practices into the compiler tool chain, so that they can be applied automatically during compilation,
* to investigate whether the front ends of existing programming languages (e.g. Fortran) can be coupled with the tool chain in a manner that supports highly efficient execution of codes written in these existing programming language on the CS-2.